Taking a human-centred design approach for new digital products for transport users

The aim of this project is to generate ideas and test assumptions for new digital products based on a combination of two existing product prototypes, using a user-led, human-centred design approach. Snap Out will use the ‘double diamond’ approach and human-centred design methods, to explore and test product ideas and explore market viability with potential customers and strategic partners. Snap Out has recognised potential benefits and opportunities from utilising a human-centred approach to the design of its digital products. This project provides Snap Out with the opportunity to better align its new products with the needs of the target market in a structured approach.